Integrating Climate Risk to Reservoir Water Quality into Water Infrastructure Planning

This research will evaluate climate risk to reservoir water quality by integrating water quality modelling into advanced decision-making frameworks for water resource planning. Use of proprietary data from Anglian Water Services (project partner) will be governed by a strict confidentiality agreement between the water company and the University of Sheffield. The research will deliver open source software to evaluate climate change impacts on reservoir water quality, and propose mitigation actions.